Signals beyond the Standard Model

The signals of various putative new particles at CERN experiments will be simulated and the expected sensitivity calculated. B-anomaly data indicate that a Z' and its flavon may well be within reach and so flavon signals (for example flavonstrahlung) will be examined. Also, the simulation of new physics signals for the proposed Anubis experiment may be carried out as part of its physics case.